Analytical Solution of Non-Isothermal Film (and Couette) flows over topography.

Thin film coatings deposited on surfaces containing well defined topography play a vital role in, for example, reducing friction in engines, heat dissipation in electric circuits, limiting ice accretion on aircrafts and ships, bio-medical devices, imaging media, micro-electric components, etc. Moreover, a deeper understanding of the mechanisms associated with film flows over topography has global relevance to increased competitiveness, reduced energy consumption and ultimately less environmental pollution.Thermal effects often play a crucial role in the above, the understanding of which remains at an early stage of development / the challenge being to unravel the complex interplay between the various underpinning physical processes. The proposed analytic approaches to be utilized for this purpose are central to identifying important areas of parameter space, informing the gathering of state-of-the-art experiments and flow visualizations, and directing complementary computational investigations utilising accurate numerical methods.In addition, Professor Aksel's stay in the UK will provide a unique injection of skills, methodology and know-how which is not available locally. He will interact with staff, research students and fellows at the host institution, and also with the wider fluid mechanics community in Leeds and nationally, and will employ his mix of mathematical abilities, physical insight and expertise to the benefit of that community.